Design of next-generation automotive corrosion protective coatings by improving inhibitor transport properties

The Research Engineer will:

- Investigate the efficiency of corrosion inhibition at penetrative coating defects using current state of the art phosphate-based pigments and novel smart-release ion-exchange pigments, loaded with various corrosion inhibitive species.

- Carry out a detailed study through variation of discussed groups of pigment loadings within a coating, to evaluate the effect on speed of inhibitor release and subsequent defect 'healing'.

- Assess novel inhibitor delivery systems such as nanotube reservoirs, ion exchange resins and minerals, and conducting polymer networks, as a means of introducing a long-range percolation network for inhibitor pigment within the protective organic coating for delivery to the defect site.

- Evaluate how the long-range transport of inhibitor species from a developed, optimised system influences the mechanism of corrosive-driven organic coating failure i.e. due to de-adhesion originating from anodic undermining and/or cathodic disbondment in the vicinity of a penetrative defect.

The main impetus of the work is to identify and develop next-generation protective coatings for technologically important light alloy surfaces, typically aluminium and possibly magnesium automotive alloy grades, although the best performing technologies may also be applied to the protection of steel. This program will exploit outstanding expertise in advanced electrochemical scanning techniques within the group, coupled with high throughput methodologies to quantify protection efficiency of the coating technology in a systematic fashion, providing mechanistic understandings of the corrosion inhibition processes. Identifying these mechanisms will enable the development of new, more effective corrosion inhibition technology that can be incorporated into organic coating systems.

Potential impact
The CDT will produce 50 graduates with doctoral level knowledge and research skills focussed on the development and manufacture of functional industrial coatings. Key impact areas are:

Knowledge
- The development of new products and processes to address real scientific challenges existing in industry and to transfer this knowledge into partnering companies. The CDT will enable rapid knowledge transfer between academia and industry due to the co-created projects and co-supervision.
- The creation of knowledge sharing network for partner companies created by the environment of the CDT.
- On average 2-3 publications per RE. Publications in high impact factor journals. The scientific scope of the CDT comprises a mixture of interdisciplinary areas and as such a breadth of knowledge can be generated through the CDT. Examples would include Photovoltaic coatings - Journal of Materials Chemistry A (IF 8.867) and Anti-corrosion Coatings - Corrosion Science (IF 5.245), Progress in Organic Coatings (IF 2.903)
- REs will disseminate knowledge at leading conferences e.g. Materials Research Society (MRS), Meetings of the Electrochemical Society, and through trade associations and Institutes representing the coatings sector.
- A bespoke training package on the formulation, function, use, degradation and end of life that will embed the latest research and will be available to industry partners for employees to attend as CPD and for other PGRs demonstrating added value from the CDT environment.

Wealth Creation
- Value added products and processes created through the CDT will generate benefits for Industrial partners and supply chains helping to build a productive nation.
- Employment of graduates into industry will transfer their knowledge and skills into businesses enabling innovation within these companies.
- Swansea University will support potential spin out companies where appropriate through its dedicated EU funded commercialisation project, Agor IP.

Environment and society
- Functionalised surfaces can potentially improve human health through anti-microbial surfaces for health care infrastructure and treatment of water using photocatalytic coatings.
- Functionalised energy generation coatings will contribute towards national strategies regarding clean and secure energy.
- Responsible research and innovation is an overarching theme of the CDT with materials sustainability, ethics, energy and end of life considered throughout the development of new coatings and processes. Thus, REs will be trained to approach all future problems with this mind set.
- Outreach is a critical element of the training programme (for example, a module delivered by the Ri on public engagement) and our REs will have skills that enable the dissemination of their knowledge to wide audiences thus generating interest in science and engineering and the benefits that investments can bring.

People
- Highly employable doctoral gradates with a holistic knowledge of functional coatings manufacture who can make an immediate impact in industry or academia.
- The REs will have transferable skills that are pertinent across multiple sectors.
- The CDT will develop ethically aware engineers with sustainability embed throughout their training
- The promotion of equality, diversity and inclusivity within our cohorts through CDT and University wide initiatives.
- The development of alumni networks to grow new opportunities for our CDT and provide REs with mentors.